Creative Digital Interventions into Poetry

Working in partnership with Bloodaxe Books, I will investigate new ways of viewing poetry and related archival materials on digital platforms, using the digital content of the Bloodaxe Archive as an experimental space in which to develop new user interfaces and other creative responses to the material housed there. These experiments will inform the development of a new platform, or set of platforms, that presents the work of Bloodaxe poets in interactive and multimedia-focussed ways via digital media. These platforms will form part of Bloodaxe's online presence and contribute to audience engagement with the publisher's poetry output.